Genetic dissection of synaptic growth in Drosophila

The body is made up of discrete individual structures known as cells which need to communicate with one another for proper function. In the brain this need for communication between cells is highly specialised and regulated. Without this high degree of specialisation complex tasks such as learning and memory, facial recognition and the perception of emotions would not exist. In the brain, individual cells are called neurones and the specialised structures that mediate communication between them, are synapses. The synaptic contacts between neuronal cells are not generally hard wired but constantly adapt to inputs from the environment. This adaptation is known as synaptic plasticity. Plastic changes in synapses occur on several levels ranging from molecular changes (the individual proteins found in cells) to morphological changes (those that alter cell shape). In order for morphological changes to persist there needs to be a rearrangement of the actin cytoskeleton which provides physical structure to cells. At a molecular level, some of the signals which act as transducers of changes in the cell?s environment are secreted from one cell and are internalised (or endocytosed) by a neighbouring cell. In this manner cell to cell signalling is achieved. Morphological changes in neurons and initial stages of endocytosis involve a deformation of lipid membranes. Thus proteins that can both deform lipids and interact with the actin cytoskeleton are likely to have key roles in regulating both synaptic architecture and function. Proteins having these attributes are the focus of this application. One goal of the application is to determine how proteins form a bridge between the lipid membranes that surround cells and the actin cytoskeleton that maintains the shape of cells and to define how these proteins regulate synaptic transmission through morphological changes. A second goal of the application is to define the molecular pathway that is needed for signal transduction to maintain synaptic contacts in the brain. In neurodegenerative diseases the strength of contact between nerve cells (the synapses) is often affected and understanding which molecules are needed to establish and maintain these contacts in normal cells is important to be able to interpret the alterations in signalling that occur in diseased cells. Loss of these connections leads to deficiencies in learning and memory, facial recognition and the ability to perceive and convey emotions; these symptoms accompany many neurodegenerative diseases. Neurodegenerative diseases are becoming more prevalent in aging populations.

Technical abstract
Neurodegenerative diseases are often typified by a loss of synaptic connections followed by cell death. Understanding the molecular basis of the formation and maintenance of synaptic contacts, the basis of this application, is fundamental to understanding disease states. In normal neurons synaptic contacts are not static but constantly adapt to inputs they receive, a process known as synaptic plasticity. Plastic changes in synapses range from molecular to morphological changes. I have identified two Drosophila loss of function mutants that either inhibit (amphiphysin) or enhance synaptic growth (syndapin). My colleagues and I have shown previously that amphiphysin is highly concentrated post-synaptically at Drosophila neuromuscular junctions (NMJs); my preliminary evidence shows that syndapin has a similar distribution. The Drosophila NMJ is a glutamatergic synapse, has plastic properties in common with mammalian central synapses and is widely used to model synaptic growth and plasticity. Both amphiphysin and syndapin have been implicated in endocytosis, have N-termini that bind and tubulate lipids, non-conserved central regions and C-termini that bind Wiskott Aldrich syndrome protein (WASp). WASp in turn activates actin related protein 2/3 complex which stimulates actin polymerisation. Rearrangement of the actin cytoskeleton could affect the stability of cell adhesion molecules and alter synaptic morphology. Recent exciting data has shown that the wingless signalling pathway is involved in regulating the formation of synaptic contacts in mammalian and Drosophila neurons. Wingless is secreted from one neuron and endocytosed, together with its receptor (frizzled, DFz2) post-synaptically. DFz2 is then cleaved and transported to the nucleus where it is thought to act as a transcriptional factor. Its route of endocytosis in not known. Proteins, such as amphiphysin and syndapin, which can deform lipids, interact with the actin cytoskeleton and function in endocytosis are likely to have key roles in regulating synaptic architecture and function. In this application I will test if syndapin and amphiphysin have antagonistic effects on WASp to co-ordinately regulate synaptic growth. Other endocytic proteins that affect synaptic growth are deep orange (Drosophila homologue of vps18) and hook. These proteins have a similar distribution to both amphiphysin and syndapin, being highly concentrated post-synaptically at the neuromuscular junction. I will test if these proteins interact with amphiphysin and syndapin in a pathway to regulate the uptake and intracellular signalling of wingless. Wingless signalling is conserved in mammalian neurons and information from these studies will be applicable to understanding synaptic dysfunction in Human neurodegenerative diseases.